Neutrinoless Double-Beta Decay with LEGEND

The LEGEND experiment is searching for neutrinoless double-beta decay of the isotope germanium-76, seeking to answer fundamental questions about the nature and mass of the neutrino. The research will mainly involve analysing data collected by high-purity germanium (HPGe) detectors that comprise the LEGEND detector, reconstructing the spectrum of events and searching for the neutrinoless double-beta decay signal. Analysis of the backgrounds from radiological impurities and cosmic rays will help to understand the requirements for the next-generation experiment, LEGEND-1000. The main part of the PhD will be computational, with some opportunities to visit and work at the experimental location at the Gran Sasso Underground Laboratory in Italy.